Human-Drones Teaming for Autonomous Rescue with Fast Reinforcement Learning

In many emerging crisis areas, the environment has changed compared to prior knowledge. This makes autonomous tasks such as search and rescue very challenging, as it cannot exploit prior maps and contextual knowledge. Human-drone teaming (HDT) can overcome some of these challenges and requires a mutual understanding between the human ground stakeholders and drones. It is paramount to study how autonomous drones can reason the specific situation efficiently and improve the situation awareness based on the prior knowledge from the human experts to accomplish the rescue task successfully.